An Investigation of Relationships between Alternative Provision and Youth Offending

The experience of justice-involvement or school exclusion or both comprise 'crucial events' in a young person's life that can critically shape their life trajectory. Youth offenders' educational histories often include experiences of school exclusion and related 'disruptions' in their school journey (DfE, 2023). In turn, school exclusion often results in youth offenders' receiving their education in Alternative Provision (AP) settings. Research demonstrates links between school engagement and educational attainment, and exclusionary school discipline practices and youth crime (Arnez and Condry, 2021; Hirschfield, 2018). Higher engagement in school is associated with reducing the likelihood of youth offending, whilst being excluded from school is an associated risk factor for offending (Gerlinger et al., 2021; Mowen et al., 2020; Novak and Fagan, 2022). As schooling and educational settings may provide protective factors for youth involved in the justice system (Christle et al., 2015), and may reduce the likelihood of re-offending, this research aims to investigate the effect(s) of AP on youth offenders' outcomes.

Despite multi-level modelling (DfE, 2023) demonstrating increased likelihood of youth offenders' to have experienced school exclusion and attended AP, it is unclear what influence AP has on youth offenders' offending behaviours or the relationships, if any, between being in AP and subsequent offending and educational trajectories of this population. The MoJ-DfE linked dataset provides a significant opportunity to address this knowledge gap by employing analyses to better identify the causal effect of AP 'intensity' across AP types on youth offending patterns including severity, number of offences and time-to-offense using a matched comparison group.

The research objectives are to investigate whether exposure to AP 'type' and AP 'intensity' is associated with differences in offending patterns compared to a matched group of youth offenders without AP 'treatment'. Additionally, the research aims to identify factors associated with the likelihood of offending/re-offending for multiple treatment groups based on AP 'intensity' and 'type'. Lastly, the study will investigate if any relationships exist with regards to when youth are placed in AP and when or if they commit offenses and the severity of offenses.

The study will employ a quasi-experimental design and matching approaches to identify 'treatment' groups consisting of youth offenders with different AP 'intensity' across AP types matched to 'control' groups of youth offenders without AP with similar demographic, educational and social characteristics. The modelling will test whether exposure to AP is associated with offending by comparing offending rates with derived comparison groups. I will also model the prognostics related to AP offending to determine risk and protective factors.

The findings will provide key information to leverage aspects of AP that reduce offending and re-design provision components that are associated with increases in offending. The identification of AP characteristics that are protective can be incorporated in mainstream settings to pre-empt 'disruptions' of education trajectories for this population. This research is timely as the DfE recently published their plans to improve AP (2023) and this work may inform policy development and practice change in these settings to better support youth offenders and change their life trajectories. Moreover, implementing appropriate supports at critical time periods for youth offenders is associated with reductions in re-offending therefore the findings from this study have the potential to enhance policy and practice that translates into reducing youth re-offending and the societal and economic costs associated with youth justice-involvement.